Inference Efficiency for Climate Foundation Models

In recent years, the field of machine learning research has been gravitating towards the development of larger and more complex models, known as foundation models, which entail the use of greater computational power and resources. This trend has resulted in a significant increase in the energy consumption and cost of these models, with no indication of a slowdown. Consequently, the cumulative emissions resulting from training models for both ML research and commercial deployments has increased considerably over the last three years. Furthermore, as models such as ChatGPT are deployed to hundreds of millions of users worldwide, inference has become a more substantial contributor to the total emission output of ML, with some estimates putting the workload from an average ML model at 80-90% inference processing. For the most commonly used large language models, the environmental and financial costs of inference now outweigh those incurred during the training phase. Due to these factors, there are significant gains to be made in making large foundation model inference more efficient and accessible, both in terms of computational intensity (which translates into emissions), and in terms of hardware cost to run (which determines accessibility). The focus of this project will be on developing efficient inference techniques for large transformer foundation models, which are commonly used in climate AI applications such as weather now-casting and emulation. The primary aim is to enhance the sustainability of these models by minimising their energy consumption and associated emissions during inference. The project will entail the creation and implementation of fast open-source inference frameworks, which will enable climate AI model developers and researchers to deploy their models more efficiently. Techniques such as weight and gradient quantisation, distillation of emergent capabilities for large models, parameter-efficient fine-tuning, speculative sampling techniques, and sparse attention modules will be utilised to achieve this objective. By doing so, this project will contribute to a more sustainable future for AI and ensure that foundation models can be utilised at scale in a responsible and environmentally conscious manner.